Understanding and controlling lumpy skin disease in Indian cattle

Livestock play an important role in the Indian economy and people livelihoods. Lumpy skin disease (LSD) is a viral cattle disease and capable of causing serious substantial loss to livestock production systems. Affected animals exhibit highly characteristic clinical sign (cutaneous multifocal nodules) as well as weight loss, reduced milk yield, depression, lethargy and fever. There are important knowledge gaps on LSD transmission and immune response that preclude effective planning of control programmes.
LSD has rapidly expanded its geographical distribution in the last years to the Middle East, south-eastern Europe and Asia. LSD was first reported in India in 2019 and had spread throughout the country by the end of 2022. A national vaccination campaign started in 2022 to attempt control the disease and an annual booster is planned for 2023.
Using a multidisciplinary approach, we will develop novel assays to differentiate between infected and vaccinated animals. Furthermore, we will conduct a series of controlled studies in the UK and field studies in India to better understand the main drivers of LSD infection in India and the effectiveness of vaccination over time. The knowledge gaps this project addresses will help to improve LSD control plans in India and other endemic countries, as well as improve preparedness in free countries.

Technical abstract
Livestock play an important role in the Indian economy and people livelihoods. Lumpy skin disease (LSD) is a transboundary disease capable of causing substantial loss to livestock production systems. LSD is caused by lumpy skin disease virus (LSDV), a double stranded DNA virus of the family Poxviridae, subfamily Chordopoxvirinae and genus Capripoxvirus. Transmission of LSDV from infected to susceptible cattle, duration of humoral immunity, the role of cellular immunity and the duration of protection are poorly understood. Furthermore, currently available serological tests are not able to discriminate between vaccine induced and post-infection immunity.
LSD has rapidly expanded its geographical distribution in the last years. LSD was first reported in India in 2019 and had spread throughout the country by the end of 2022. A national mass vaccination campaign with a heterologous attenuated goat pox vaccine (Uttarkashi strain) started in 2022 with an annual booster planned for 2023.
We will use multifactorial data collection and analyses. Novel immunological assays will be developed to discriminate between vaccinated and infected animals based on established methods. Assays will be developed and validated using a series of experimental studies and assays will be transferred to India.
A longitudinal study will be conducted to understand vector abundance and diversity on farms previously affected with LSD. Results from the field study will be combined with geospatial covariate data, and data collected from previous outbreaks, to identify geospatial agro-ecological risk factors for the distribution of LSDV. Predictive risk maps will be generated using a machine learning approach. Vaccine effectiveness of national programmes and duration of immunity under field conditions will be assessed using a case control study.
The outcomes of this project will significantly improve control of LSD in India and in other LMIC suffering from the rapid spread of this disease.